Domain Name Validation

There have been a number of high profile Domain Name Service attacks in the past 12 months. Hackers modified company's addresses so that traffic was routed or partially routed to a different location. This is a bit like identity theft.
We would like to explore approaches to provide companies with detection of DNS hacks.